Dynamic Community Testing

Due to the global pandemic surrounding COVID-19, there is an increased demand for testing and added complications to the collection of test specimens. We are proposing an innovative solution to ensure the collection of test samples does not become the bottleneck.

The collection of laboratory test specimens is in danger of becoming a bottleneck for the following reasons: traditional collection centres such as GPs have closed their doors, and even hospitals are reducing the amount of in-house collection for fear of infection. Some patients who need regular testing are avoiding clinics because of infection concerns. Medical professionals are wary of visiting care homes which need to isolate, as this may increase the risk of contamination. There will be a need to significantly ramp up COIVD-19 testing to ensure clusters of infection can be identified and managed as we reduce the lockdown. This proposal provides a solution which can significantly increase testing and use a wider community resource to conduct testing.

We are proposing the creation of a mobile application to help increase and widen the ability to carry out testing within the community. The mobile application will provide the ability for those with basic medical training to perform sample collections in locations such as pharmacies, nursing homes, drive-through testing facilities, and home visits. This will not only assist in collecting samples for COVID-19 testing but can also be used to collect samples for other routine tests in an attempt to ease pressure on hospitals and other medical professionals.

The mobile application will be linked to a cloud-based pre-analytics environment that can interface with the laboratories doing the tests. This will provide patient details, which tests are being performed on that patient, and what samples need to be collected. It will also incorporate an e-learning resource to aid in training users to collect samples and provide a simple, step-by-step workflow to help the user identify the patient, and collect the appropriate amount of sample in the correct order using applicable containers.